Fire Fighting: New Technology and Equipment

This proposal is intended to change the way fires are fought. Currently fire fighters, in the
main, extinguish fires by applying large amounts of water. This has limitations in the amount
available at all fire situations and by the amount of potentially polluting runoff water
generated. Any new fire fighting technology must address the fact that Fire and Rescue
services worldwide have to cut costs by reducing numbers of personnel and equipment,
reducing capital expenditure and yet maintaining safe working practices. The availability of
water globally is also a factor driving change. Fire fighting methods have not changed much
since Roman times. This concept will bring a new means to extinguish fires, at less cost and
still retain safe practice.
It is anticipated that this technology will eventually be available in a modular form
which can be adapted and modified to make it available across a much wider range of vehicles
than current equipment.